Towards Neonatal Risk Stratification for Targeted Early Learning Support in the UK

Early detection (prior to first birthday) of children who are at high risk of developing SEN opens new possibilities for escalating assessments and targeted more effective interventions in the pre-school phase. We aim to use readily available medical data in the UK National Health Service (NHS) to identify a large cohort of children who could benefit from early intervention. This strategy maximises the chance that each child can fulfil their developmental potential in the longer term and will potentially reduce need within the education system.
Our preliminary data identify broad risk strata in early childhood that we seek to further define through this work:
Medical ascertainment:
o 1:3 children admitted to a neonatal care unit (NICU) will not meet expected educational standards aged 5 (as compared to 1:6 in the general population). There are approximately 90,000 children are admitted to NICU per year in the UK (1 in 7 births), so extrapolation of our data suggests that 30,000 such children per year are at risk.
o 1:4-5 children with fetal growth restriction (FGR) in the womb do not meet expected educational standards age 5. Approximately >60,000 births annually are affected by growth restriction each year in the UK, suggesting about 15,000 children per year are at risk 1.
Genetic ascertainment: 10-20% of babies admitted to NICU have a genetic condition 2; such information can indicate potential learning disabilities 3.The advent of whole genome newborn screening, foreseeable within 20 years, means that additional children at risk will be identified as infants.

These results indicate it should be feasible to identify tens thousands of infants each year at high risk of not meeting expected educational standards age 5 via medical and genetic ascertainment. Early identification prior to school age would allow targeted educational interventions by age 2-3 years. The proposed work will support our long-term goals to (i) refine risk-stratification using medical and genomic data; and (ii) develop new national guidelines and a pathway to impact.
Proposed work packages (WP):
· WP1: We will use established cohorts with linkages to long-term health and educational outcomes already established, primarily the Prediction of Pregnancy Outcome Study (POPS), to develop readily ascertainable ways of identifying infants at risk of failing school readiness (age 5). We have previously established proof-of-principle for using this methodology to identify educational outcomes in children exposed to fetal growth restriction 1. We will extend analysis to children in the POPS cohort that were born pre-term or admitted to NICU. Because we use already existing data and linkage, we expect this to be accomplished in <6-mo.
· WP2: We will convene a working group on pathways to implement these findings, involving PPIE stakeholders, experts in education and the NHS. We will investigate feasibility and acceptability of linking genomic data to educational data, using the Next Generation Children’s cohort of ~200 babies from NICU who have undergone whole genome sequencing.